The Virtual Being Entertainment System (ViBES)

The Virtual Being Entertainment System (ViBES) by Marshmallow Laser Feast (MLF) is a solution to strengthen virtual production tools available in the market, based on real time observations in the Covid-19 pandemic. ViBES is about the ability to remotely and natively build content for advanced digital offerings.

The problem we will focus on is the virtual & distributed production of characters in performative environments. ViBES will allow remote contribution & collaboration. It will allow creatives to remotely contribute assets (motion capture data & audio) from input devices. The MLF system will input that data, then output to multiple platforms for viewing. A performer captures movement from home then through ViBES can puppeteer an avatar that a director can view on their smartphone, browser or VR headset. With ViBES you could get data from anyone in the world with the right hardware, stream & share via general plugins for Unreal and Unity.

Working with multiple inputs & outputs will allow this tool to be flexible enough to accommodate a wide range of users. This will allow creatives such as dancers and actors to be able to provide inputs such as movement remotely which can then be translated into a usable format that can drive an avatar or something of sort on different platforms and devices such as an android phone, a chrome web browser or an iOS system.

ViBES provides agility, allowing for efficient remote work to take place alongside setting up cost effective solutions for companies in the virtual production sector (once re-opened) to integrate low-cost solutions into their workflow. Our objectives are to:
1\. Contribute to a more innovative & financially resilient offering from organisations in UK arts & culture.
2\. Support the continued employment of UK based performance talent, even in isolation or remote locations.
3\. As a creative organisation ourselves, support our own pipeline and pivot to offering innovative at home experiential content.
____

Completed to a functioning MVP in November 2020, the team thereafter will use the extension for impact grant to further refine the quality of the tool and implement learnings through user testing. This work will ensure production level quality across a variety of fields in the creative industries. This feature, along with existing features in the MPV will be extensively tested in existing MLF productions as well as selected specialist users. With this understanding we can fundraise or bootstrap the product to launch & sales.
We intend to use the extension for impact funding to also bring in specialists to support the strategy making for marketing, audience reach / market penetration, pricing, competitor scanning and launch.